An AI platform for learning to laugh using self-initiated humorous protocols

Humour-based and self-initiated laughter have wide mental health benefits to create resilience against psychological disorders in the sub-clinical populations and to prevent relapses after any treatment for mental illness. The aim of this project is to build a chatbot to engage empathetically and humorously with the user for practicing our twelve newly developed self-initiated humorous protocols, derived and much extended from the self-attachment technique. These protocols are self-administered: By engaging in empathetic conversations the chatbot reminds and encourages the user to practice them.